Targeted delivery of a therapeutic payload to prostate tumours

To develop an understanding of the cell penetrating ability of cell penetrating peptides (CPP) by Synthesis, characterisation and biological testing of various CPP. The aim is to obtain a structure activity relationship between the CPP and their cellular permeability. Use these compounds as delivery vehicles for prostate cancer tumours via targeting ligand for prostate specific membrane antigen (PSMA)